Build it - off site

A "plug and play" concept for construction with all elements delivered to site for assembly following their off-site construction. To provide a fully functional building with the external fabric and with internal areas (kitchens/bathrooms) and elements (h